Game-changing biostimulant for UK tomato growers

As a result of global warming, heatwaves and record-breaking high temperatures are becoming more frequent, longer lasting, and intense in the UK. The summer of 2022 marked a new milestone in UK climate history, with 40°C recorded for the first time in the country.

Today, 20% of fresh tomatoes consumed in the UK are produced domestically. In its Food Strategy, the UK government pledged to help UK growers become more competitive. In a warming climate, this requires access to tools to improve the resilience of glasshouse crops to heat stress.

This feasibility study will identify the strengths and weaknesses of a new type of biostimulant technology in improving the productivity, heat resilience, profitability and sustainability of tomato production in the UK. The biostimulant is a single-molecule formulation whose active ingredient is inspired by trehalose-6-phosphate, a natural sugar that plays a key role on carbon use and allocation in plants.

Our consortium is led by SugaROx, the technology developer, and includes Fera, the British Tomato Growers' Association and ADAS. Our work plan includes a range of knowledge exchange activities with UK tomato growers. If you want to engage with us to learn more about our study, please contact Bianca Forte, SugaROx Business Development Director, via LinkedIn.